COLIBRI – Collaboration Across Business Boundaries

Designing products collaboratively and exploiting new technologies in the age of artificial intelligence (AI) and machine learning (ML) requires novel approaches to the ways engineering teams must work. In the COLIBRI project we will explore and develop new tools that exploit advances in AI/ML to improve and speed up the collaborative design environment for the UK's aerospace design community. This will include the use of advanced design process automation tools, voxel based geometry to augment the capabilities of conventional CAD tools and generative adversarial network and convolution neural methods to provide an AI/ML layer to these tools.